Heat Stress Risk Prediction – A Bodytrak Feasibility Study

The mortality rate of outdoor workers attributed to heat illness, was found to be almost 20 times that of indoor workers, in spite of health and safety regulations and the advances made in the development of heat stress/strain models since World War 2. Clearly, more can be done. At Inova we have developed Bodytrak®, a precision in ear monitoring system used to continuously measure a suite of vital signs, many of which are highly relevant for measuring heat stress exposure. Bodytrak has access to massive data storage and computational resources through a secure wireless on-board radio. Consequently, we intend to carry out a feasibility study to understand what additional sensors and corresponding data are required for build a fit for purpose risk prediction algorithm/s for the heat stress exposure., which would help to position Inova to exploit an addressable market for Bodytrak, currently worth £11.56Bn (2017) with a serviceable market of £187m.